Creating financially capable Gen Z

I am Zara Ransley. My background is in finance and investment and, more latterly, in youth employability related services too. I have led teams and helped organisations to build new digital products. I bring particular strengths in collaborative problem solving and the ability to lead diverse, often geographically distributed, teams. I thrive in and encourage a collaborative environment, enabling others to contribute, share ideas, encouraging diversity of thought and engagement in constructive debate and experimentation.

MyPocketSkill is a fintech start-up, with the goal to help Gen Zs become more financially capable.

MyPocketSkill has already achieved considerable success and I have won multiple awards both personally and also as part of the organisation, including being nominated in Innovate Finance's Women in Fintech powerlist. It puts me in a good position to promote diversity and be a role model for other women.

Our project aims to develop an innovation which reconnects young people with earning and savings opportunities and supplements these online connections with prompts and nudges to develop and strengthen financial capability through a learning-by-doing approach. It builds on strong evidence that creating early money-earning opportunities helps to build capability, confidence and financial capability.